Multiscale Simulations of Lipid Kinases

Peripheral membrane proteins bind to the cell membrane and modify its physical properties to convey intracellular messages. Many of these proteins contain regions of disorder that are important for their specific function, but their dynamic behaviour is difficult to capture on experimental timescales. Phosphatidylinositol phosphates (PIPs) are lipid signalling molecules that play important roles in many cellular processes. The PIP5K1A kinase phosphorylates PI4P to form PIP2, a precursor for many signalling molecules that is used by cells to signal to membrane-associated proteins. MD simulations are a valuable tool for the investigation of protein-lipid interactions and can be combined with Markov Sate Models to investigate the conformations adopted in the membrane. Future directions include performing further simulations to investigate the contribution of the unstructured regions to binding, establishing the effects of mutation on kinase activity, and quantifying binding energies which enable comparison between experiment and simulation.